Nasawe'sx ya'yu'cenxi (Weaving Our Own Justice): Justice and Authority in the Nasa Communities of the Sa'th Tama Kiwe Territory, Caldono, Colombia.

This collaborative, polyvocal research project responds to the needs identified by Nasa
communities in the department of Cauca, Colombia to strengthen their justicia propia (their
own paradigm of justice). We bring together a diverse research collective to work specifically
with the Nasa communities of the Sa'th Tama Kiwe Territory in Caldono, Cauca. The
collective includes researchers from the Nasa communities, a Thê'wala (the Nasa spiritual
authority), Nasa artists, and an activist-researcher, all of whom are based at UAIIN-CRIC,
Colombia's first state-recognised Indigenous university, as well as a UK-based academic.
Through our collaborative analysis of and shared reflection on justice practices, we hope,
through this project, to contribute to the revitalization of the justicia propia of the Sa'th Tama
Kiwe Territory. In our work, we will attend to both past and present justice practices and
explore how justice is experienced in Sa'th Tama Kiwe, offering an understanding of the
harmonies and disharmonies that affect family, community, authority, and territory. Equally
important, the research seeks to recover memories of Nasa modes of justice.
A Crianza y Siembra de Sabidurías y Conocimientos (CRISSAC; Nurturing and Sowing of
Wisdom and Knowledge Systems) approach, developed by the Indigenous Peoples of the
department of Cauca, will be used to expand conventional paradigms of research. CRISSAC
provides this research project with a framework that encompasses spiritual, communal,
artistic, and intercultural dimensions as well as multiple orientations. By using a CRISSAC
approach, we hope to generate new pathways for scholarly enquiry and research. The overall
aim of this project is to open up fresh perspectives on the practices of the Sa'th Tama Kiwe's
justice systems by sharing our insights gained from the research's present-day and memory
work with Nasa communities and their authorities.